Applied Drama and Mental Health in North Belfast

This proposal aims to build on a pilot project led by freelance applied drama facilitator, Jason Hines, with the guidance and advice of David Grant, Lecturer in Drama at Queen's University Belfast, through which a Men's Group associated with the Lighthouse organisation in North Belfast developed a short performance to highlight the importance of mental health issue for them and their peers. The Lighthouse is a voluntary organisation based at an 'interface' area (on the boundary of a Catholic and a Protestant area) which provides support for people affected by suicide. Studies show that suicide is prevalent in the area, especially among middle-aged males (e.g. Tomlinson, M. (2012) 'War, Peace and Suicide: The Case of Northern Ireland', International Sociology ) amid the continuing social and political tensions associated with the protracted Peace Process. Jason has worked in a voluntary capacity with the Lighthouse since the suicide a school friend several years ago, and was invited by them to introduce some drama-based interventions with one of their user-groups. The success of the pilot has encouraged them to develop this work, but the expansion of the work requires greater input from David Grant and funding to sustain Jason's work on a professional basis for a six month period.

There is a long history of community-based drama projects in Belfast, but the use of interactive applied drama techniques is less well developed (Grant, D. 'Ripples in the Pond: Community drama and the development of interactive theatre in Northern Ireland' (2006) in Michael Balfour (ed.) Drama as Social Intervention). The Lighthouse are well established in the city as a vital resource for people in extreme need, but they welcome the opportunity to extend their range of working methods to include drama.

The proposal therefore aims to connect this need with relevant expertise at Queen's University.

Potential impact
The project will benefit:

Participants in the drama workshops - between 15 and 20 men and women who are Lighthouse service-users

Staff and volunteers and the Lighthouse

The participating researchers at Queen's, including the Research Assistant/Facilitator, and colleagues and students in the university working in the fields of both social science and applied arts

Members of the families of service-users and the wider community who attend interactive performance events

How will they benefit:

The service-users will be introduced to new ways of exploring issues through drama that are important to them in relation to mental health and their wider lives. Their work will be facilitated rather than directed, allowing them signficant input into the design, delivery and dissemination of their own work (as has already been demonstrated in the pilot project, which by their own accounts allowed them to share difficult issues with others in an accessible way).

Staff and Volunteers will have the opportunity to engage in a process of experiential learning and to acquire new sklills and insights relating to the applied drama method.

The research team will have access to professional "real world" expertise and direct feedback from colleagues in the voluntary sector and service-users to enable them to evaluate and refine their own practice.

Members of the wider community associated with the Lighthouse will be able to learn more of the work of the organisation and to share in the creative work of the workshop participants.

Both Investigators have a good track record in impactful research, including projects in prison and health projects led by David Grant and ...